Large scale interactive multi-touch displays

None of the existing technical solutions is capable of meeting specification for interactive displays with a diagonal size exceeding 40”. Alterix has developed a new algorithm for running fast and highly sensitive touch measurements. The inherently low cost of the solution make it possible to integrate multi-touch functionality into medium and large scale displays with up to 85” diagonal size for large volume markets. It is of strategic importance for us to develop cheap manufacturing methods for large touch display overlays and to provide new ways for integrating our proprietary electronics with the physical sensor grid structure. With this view we aim to develop novel approaches based on using ultrafine nearly invisible metallic wire grids. Our new design will help to replace the indium material in touch display overlays and will improve recyclability of the final product enabling the recovery of the glass and laminate materials at the end of the product life.